Revealing early photography in Birmingham (1780 - 1857)

This PhD uses my art practice to understand and articulate photographic history. My research creates contemporary artwork made with photographic materials and processes; the calotype, daguerreotype and wet plate collodion, that are congruent with those used during the historical period under investigation (1839 - 1857). This making process brings life to new knowledge about the early development of photography in Birmingham.

The aim of my research is to articulate my understanding of the work of George Shaw (1818 - 1904) through the making of new photographs. The catalysts for my research are material image objects by Shaw made between 1842 - 1855 in a private collection, in the National Science and Media Museum and in the Musée D'Orsay. These collections contain 30 daguerreotypes and 26 calotype photographs along with related images, correspondence, notebooks and ephemera.
Shaw's labour with photographic materials is important to photographic history and art practice today but is under-represented. My approach as an artist to photography as a material process highlights stories of industrial manufacturing in the Midlands and develops an understanding of the importance of place and material to both contemporary and historical practice.

My place as a practitioner sits across photographic history, science and contemporary art practice. As such this PhD operates on three registers; historical research from archive sources; creative writing to articulate the making/thinking process and analytical text that examines the theoretical underpinning of photographic images and art practice. In my making practice, re-creation acts as a starting point for an imaginative exploration of process activated by tactile and sensory experience. I write this as re-creation, rather than recreation to separate the repetition of making with congruent historical photographic materials and foreground the creative act. My re-creative approach to photographic history assembles objects from beneath the surface of the image. This approach generates an understanding of photography as both a historical collaborative social practice and of its role in in contemporary socially engaged photographic practices. My approach foregrounds the influence of places and people on photographic materials to geographically and socially decentre historic narratives of gentrified and individual genius inventors.

My collaboration with Shaw and his colleagues brings history into the present, tracing a connecting spiral to offer a sense of continuity and proximity between my practice and historical photographic activities in Birmingham.